Social Science issues relating to Monkeypox

This project proposes scoping primary qualitative research in the form of roundtables and a narrative evidence review to explore community organising and information sharing among MSM during monkeypox, the influence of social media, and the role of underserved communities. With this data, this project will identify lessons for future communication, explore the role of social media and highlight dynamics of exclusion. It will produce highly policy-relevant evidence-based recommendations that answer the needs identified in the IPPO stage 1 report.